Revolutionizing Fibrotic lung disease Prediction through Generative AI and Foundation Large Models

This PhD proposal aims to revolutionize the prediction and treatment of fibrotic lung disease (fibrotic lung disease) by enabling early and precise intervention strategies. The project focuses on four key objectives: 1) Creating a detailed fibrotic lung disease multimodal dataset; 2) Data augmentation with advanced synthesis techniques; 3) Crafting cutting-edge segmentation models for precise quantification of disease progression; 4) Building self-supervised learning foundation models for imaging biomarker extraction and 5) Developing explainable multimodal prognosis methods that integrate images, diagnostic reports, and clinical data.